Crystal Structure Prediction: Predicting Synthesizable Polymorphs

The project will develop the computational methods that can be used to understand the stability of predicted crystal structures by focussing on the analysis of sets of predicted crystal structures to identify those that occupy deep basins on the lattice energy surface. The goal will be to predict the most likely synthesisable polymorphs of a given molecule.

Current methods for CSP almost exclusively rely on the identification of local minima on the lattice energy surface defined by the structural variables describing crystal packing: unit cell dimensions, molecular positions and orientations, and intramolecular conformation. The typical output of CSP calculations is a set of crystal structures (local minima on the lattice energy surface) and their calculated lattice energies. These results tell us about the potential polymorphs available to the molecule and their relative energies. However, current methods give no information about the barriers between structures and whether each low energy predicted structure is even bound at ambient temperature, requiring that the energy barriers are large compared to thermal energy, kT. There is a clear need for more advanced approaches to identifying and rule out predicted polymorphs that sit in shallow energy basins, and to highlight those structures that are likely to be most stable. This project will address the development of methods to add this information to the output of current methods for CSP.